Reprotec EcoScreed

A new Innovative concrete repair product, that is Eco friendly with no hazardous waste products. A fast setting product that is needed by all industry that can be used anywhere without special equipment.A product that will eliminate slip and trip hazards, quickly and safely in industrial floor surfaces and public spaces.